Mc HandPedal Patent International

"A manual wheelchair propulsion device for wheelchair users which improves forward motion so enabling to go up hills with less force to propel yourself,
Exercising as well, but with less effort and movement, hopefully giving the opportunity to people to use less electric wheelchairs and more independent manual propulsion for more ease with independence."